cybersecurity14

At Provista UK Ltd as a growing company we have to ensure our current information security controls and processes are robust enough to protect our business and clients data from cyber attack.